Ultra Efficient Quantum Ratchet Solar Cells

The efficiency of a solar cell can be significantly augmented if sequential
absorption of photons can be achieved. This can both increase the spectral
range over which a solar cell can absorb and reduce the quantity of energy
lost as parasitic heat generation within the solar cell. We have recently
proposed a means by which sequential absorption can be promoted in
semiconductor quantum heterostructures . The PhD project aims to
demonstrate this new type of solar cell experimentally.
M. Yoshida, N. J. Ekins-Daukes, D. J. Farrell, and C. C. Phillips, Applied Physics Letters 100, 263902 (2012).
Okada, Y. et al., Intermediate band solar cells: Recent progress and future directions. Applied Physics Reviews, 2(2), p.021302.( 2015)
Curtin, O.J. et al.,Photovoltaics, IEEE Journal of, 6(3), pp.673-678.(2016)
Pusch, A. et al.. Progress in Photovoltaics Research and Applications
, 24(5), pp.656 (2016)